Auto-Align - Reduction of tyre and road wear through wheel alignment monitoring

Auto-Align delivers real time on-board wheel alignment monitoring for road vehicles. More than 1/3 of all vehicles on today's roads are misaligned. Without the current delay in correction, owners and operators will enjoy more than 10% in fuel savings and 15% extended tyre life, with a consequential 7-17% annual reduction in damaging plastic (organic and inorganic) airborne particulates emitted from their vehicles.